The University of East Anglia and Snack Creations Limited KTP 21_22 R2

To implement a materials science and digital skills approach for making improvements to its process for healthy snacks product development and production. Once fully embedded, the highly innovative solution will replace existing approaches bringing about a culture shift in processes.